Novel cell-based assays for drug screening and toxicity testing

Development of therapeutic drugs for Alzhemier’s, Parkinson’s and other neurodegenerative diseases is one of the key commitments agreed at the G8 Dementia Summit in December 2013 in London. VIVA proposes a feasibility study for the testing and validation of novel molecular tools and cell-based assays for use in the discovery and development of drugs for the treatment of such conditions.